Development of an in-field diagnostic tool to measure nutrients to suit crop demand and minimise risk to the environment

Sustainable intensification of agriculture is a vital approach to maintain the balance between providing food for a growing global population and preserving soil as a valuable resource. Currently the state of arable intensive land is poor and the use of organic amendments such as compost, farm yard manure and other agricultural residues can provide soil organic matter required to restore soil health. Organic amendments also contain nutrients needed by crops but its availability needs to be determined accurately to meet crop demands. At the moment, samples need to be sent to laboratories for nutrient analysis and farmers need to consider it before accurately applying it to land. However in practice this does not happen and farmers bulk apply the organic amendments without fully considering its nutrient content. Bulk application of organic amendments whilst can build soil organic matter, its nutrient when becomes available and in excess of crop demands can pose a risk to contaminate the environment. A solution to this challenge would be development of an in-field diagnostic tool that can be used to determine the nutrient content of organic amendments in an accurate and precise manner.